geoCookies: spatial memory for IoT objects and mobile devices

Inspired by web cookies, which allow smoother web browsing, our vision is simple: through big data and precise positioning, we will make it possible for IoT objects and mobile devices to interact seamlessly with the environment. Each time you visit a geographic site, a unique geoCookie is generated and stored by an app on your device. The next time you visit that area, your device checks to see if it has a geoCookie that is relevant and sends the information contained in that cookie back to the app to improve interaction. GeoCookies enable a vast range of applications. For transportation apps, they will be used to automatically provide contextual notifications at bus stops, train stations and on underground metro systems. For shopping apps, notifications may be used to generate coupons matched to shopping preferences. For security, geoCookies may be used to provide location-based authentication – for example when completing a mobile payment transaction. geoCookies can capture analytics such as dwell time and browsing habits to enable bricks and mortar intelligence to rival the online world. Our project will evaluate geoCookie feasibility, exploring strengths and weaknesses, required to take this product to market.